Stress Free-The easy way to use personal journey planner

Original goals - 'To create a Multi-Modal service on a mobile phone to reduce the stress in travelling with context-dependant User interface Achievement A beta version of the Travel+ London application have been launched on the Android application store (Google Play) with positive feedback from users. Indoor navigation technology was also successfully developed and tested independently by HWC but this feature was not integrated into the beta version of the application.Impact Limited impact have been made on the issue of reducing the stress level of a traveller, since the context-dependant side of the service have not been totally integrated but never the less the team have manage to create a first class fully integrated user friendly multi-modal London journey planner